Qualicrop

University of Lincoln and Xihelm are collaborating to deliver _Qualicrop_ - aiming to develop crop sorting for produce, lowering costs to consumers.

It will build sophisticated sorting systems to disintermediate the supply chain - unlocking technology only available to other sectors, improving the quality of sold fruit & vegetables and lowering prices to consumers and to make automation technology affordable for smaller farmers.

Extensive research will be made into using modern imaging technology and machine learning to detect issues with crops in a just-in-time manner. Both partners are dedicated to advancing Equality, Diversity and Inclusion as part of this project.

The system once commercialised will allow tight-margin participants in the value chain to increase their margins, lowering chargebacks and wastage, and lower CO2 impact by reducing food miles. Furthermore, it can cost effectively open new markets for different crops, and support farmers in England to accelerate their technology adoption.